University College London and Learning with Parents KTP 25_26 R2

Through the enhancement of 'Learning with Parent's' Digital Reading Log, significantly more disadvantaged families will be supported in engaging regularly in enjoyable shared reading activity. This will have wide-ranging educational and social benefits for numerous children living in disadvantage.